Novel Drug Targets for Treating Rheumatoid Arthritis based on Analysis of Human Genetic Data

Rheumatoid arthritis is a disabling and painful condition that can cause substantial reduction in quality of life to patients, and is associated with early death and significant socioeconomic costs. Despite recent progress in treating the disease, there are several areas of unmet need, including addressing treatment failures or partial response. In this project, a novel mathematical method for analysing genetic data will be applied to a dataset generated from patients with rheumatoid arthritis. We are confident that the analysis will identify significantly more genes associated with the disease than conventional methods. This list of genes will provide an excellent basis for identifying new drug targets to treat this disease. As these drug targets are derived from analysis of human genetic information, they are more likely to be relevant to the human disease, and therefore will have a greater probability of success in clinical development.